Epidemiology and Population Biology

Technical abstract
This theme explores how genes operating through an individual organism influence the behaviour and properties of populations, and the interactions between populations and between species. At the first level, the research in this theme develops the methods that update and enhance the well-established theories of quantitative and population genetics with state-of-the-art developments in genomics. The objectives of the theme are: To develop predictive models of genome-wide diversity, risk and merit. To develop predictive models in epidemiology and population biology. To quantify pathogen diversity and patterns of disease.